Assessment of the capabilities of Voice AI aid with the identification of perinatal mood and anxiety disorders (PMAD) risk

We seek to validate the urgent need for an accessible and reliable method of measuring depression and anxiety symptom severity and detecting the risk for developing perinatal mood and anxiety disorders (PMAD) risk. Our research project aims to assess the suitability of an innovative Artificial Intelligence (AI)-based screening tool, the first system capable of quantifying and monitoring PMAD symptoms accurately and remotely.